SISTALS - Solutions for Integrated Seamless Transport Across Land and Sea

The SISTALS study will consider the feasibility of a national transmodal integrated logistics information and command & control system. It will address urgent needs for closer integration within and between two complex logistics systems for land and sea and their interaction through ports; and study backup of currently unreliable communications and positional awareness systems with robust and resilient options. This will help ensure the right things are in the right place at the right time, safely, securely, together with huge economic benefits from reduced congestion, and lower environmental impacts throughout the existing port, road and rail infrastructure. Building on legacy systems and associated project contributions, SISTALS will facilitate the integration of stakeholders and disjointed elements along the supply chain using state-of-the art Comand, Control, Commmunications and Information (C3I) technologies. The study will identify users and their needs, undertake a technology gap analysis, design the enterprise architecture, and capture the risks and mitigation measures as the basis of an outline project plan for rapid initiation of in-field trials of the SISTALS solution.